Universities in Communities (Cuba): Developing the Capacity for Change.

Our research will study Cuba’s Municipal University Centres as a radical enactment of the Civic University, supporting their domestic impact on local development alongside South-to-North knowledge exchange, to reimagine universities’ role within communities.
That role goes beyond teaching and research. Universities are – or can be – powerful linchpins, bringing local government, enterprise and people together to solve local problems. Global North universities rarely fulfil this ‘third mission’, engaging in civic work as add-ons to ‘core’ business, disconnected from their communities. The Civic Universities movement that seeks to change this has made limited progress; good practice is isolated – neither fully supported by institutions nor integrated into communities. The UK government, inheriting local authorities in crisis after decades of underfunding and disempowerment, appears open to universities’ deeper involvement as partners in its manifesto commitment to a ‘new statutory requirement for Local Growth Plans’. But academic and policy conversations about what this could look like are frequently limited to Global North models that have not produced change.
Latin America’s focus on universities as integral to local development offers examples that effectively embody the Civic University, with Cuba’s Municipal University Centres (CUMs) the most integrated example of universities deeply embedded into both policy and place. Nationally, Cuba has structured all policy-making around ‘Science and Innovation-based Governance’ and has devolved considerable funding and decision-making responsibilities for local development to municipalities, recognising that if power is decentralised, knowledge production must be too. For decades, CUMs have offered mass part-time higher education in marginalised municipalities, using local professionals as lecturers, tying teaching to practice, and embedding universities and graduates into local businesses and institutions. Responding to decentralisation, they have assumed new functions, partnering with local government in creating and implementing their Municipal Development Strategies, and building research around community-defined ‘banks of problems’. CUMs have now become hyperconnected institutions, achieving through place-based research, training and outreach the productive relationships with business, community and government that have proved so difficult to realise elsewhere.
Through Participatory Action Research (PAR), we will analyse the structural and human dynamics enabling this enhanced civic role. In line with equitable research practice, this PAR will address the most pressing research challenge identified by the national network of CUMs: developing and systematising approaches to local capacity-building to meet development challenges amid intensifying economic and environmental pressures.
We will:

Collaborate with CUMs in four municipalities to test and improve capacity-building strategies through PAR projects addressing chosen locally defined development challenges (intelligent agriculture, climate change vulnerability, women’s economic empowerment and participatory budgeting), co-developing robust metrics for their success, methodological guides for nationwide application and briefing reports to national government.
Analyse the human and institutional dynamics within these projects to understand how CUMs create, sustain and use connections to communities and institutions. In reflective cycles of creative data collection, journaling and interviews, local researchers will study processes and communities to which they belong, informing international academic debates on how universities can build the relationships necessary to achieve their ‘third mission’.
Cooperate with project partners in UK local government and Civic Universities Networks to identify aspects of Cuban approaches most generative for Global North practice. These will then be explored and developed in a UK (Leicester) PAR project, and communicated through policy briefings, knowledge-exchange visits and a conference addressing key beneficiaries in universities and government.